Eco-Adapt Styles by WearMatter

At WearMatter, we're on a mission to redefine fashion. My project 'Eco-Adapt Styles by WearMatter', is a groundbreaking journey that combines innovation, sustainability, and inclusivity to transform the fashion industry. In the heart of our project lies the belief that fashion should be for everyone. I am designing adaptive clothing that not only caters to the unique needs of individuals with disabilities but also takes a stand for our planet. I will source reclaimed materials and repurpose fabrics for fashionable outfits.

The designs won't just be about function, they will allow self-expression. I will collaborate with people with disabilities in the community to create outfits that empower and inspire.

WearMatters mission goes beyond clothing. I want to challenge the norms of the fashion industry, advocate for sustainability, inclusivity, and social change. This project encompasses everything from material sourcing to production, packaging, and marketing, all driven by a commitment to environmental responsibility and respect for diversity.

**'Eco-Adapt Styles by WearMatter' is more than just a project, it's a movement for a more inclusive, sustainable, and compassionate world.**